Population Genetics: Absolute and Relative Quantification of DNA Using Molecular Counting

Although many different techniques are available to measure amounts of DNA, each has tradeoffs
with respect to sensitivity, selectivity, dynamic range, convenience, robustness and cost.
Digital methods (digital PCR [dPCR], NanoString, single-molecule sequencing) are gradually
superseding analog alternatives (quantitative PCR [qPCR], microarrays) because of inherent
statistical advantages. Population Genetics (PG), and others, have recently described new
digital counting methods based on next-generation sequencing (NGS) termed
‘CounterStamping’. DNA molecules in a sample of interest are labelled with a DNA counter
sequence from a large repertoire of counter sequences. Sequencing of the counter and its
attached labelled molecule can provide information on the relative abundance of different
molecular species and estimate the absolute molecule number. The generated data thereby
allow quantification of both known and previously unidentified genetic variation, unlike
existing methods that can generally only quantify known variation.
Despite significant benefits, use of counting methods is hampered because existing protocols
are complicated and inconvenient compared to qPCR/dPCR. This proposal is to develop proof
of concept to streamline and simplify PCR-based counting for absolute and relative
quantification. PG’s proposed method is quicker, easier and has reduced possibility of
contamination compared to current approaches. PG also proposes to develop algorithms to
correct errors in counter sequences to improve the accuracy of the method. Continuing
reductions in NGS costs, and increased adoption of desktop sequencers, make counting PCR
potentially disruptive to existing qPCR and dPCR technologies. Further, the proposed
technology will drive new applications in disease monitoring, companion diagnostics and
molecular diagnostics where greater multiplexing and precise measurements are required.